End-to-end Arithmetic Reasoning in NLP tasks

The field of natural language processing has recently achieved success in various areas such as search retrieval, email filtering and text completion. Most people in society use these tools everyday when doing a web search, deleting a spam email or writing a message. Nevertheless, even the newest artificial intelligent models such as GPT-3 struggle with understanding numerical data; this can result in pitfalls like incorrect predictions or factually inaccurate outputs when the input data contains numerical values. This project aims to develop techniques to improve arithmetic reasoning in the interpretation of natural language.

First of all, it is important to make the distinction between computers that, in general, can perform very elaborate mathematics and models that focus on written language. Behind a powerful mathematics code lies a well-versed mathematician who programs it. We do not claim that computers cannot do maths, but we want them to be able to use it without having a human whispering what to do. For instance, in school, when students understand how to multiply two numbers, say 82 and 85, it is expected that they will be equally as good at finding the product of 82 and 109. However, GPT-3 correctly answers the former question but fails at the latter. Clearly, the current tools used when working with natural language are not successful at arithmetic reasoning. Evidence suggests that this correlates to information seen when trained, but the systems are too complex to verify this. In other words, they lack various reasoning skills including arithmetic ones, and they may not understand numbers as well as they understand common words.

To tackle the problem, the initial stage of the research is to explore the existing maths question datasets to identify their limitations. The focus is on worded problems like "Alice and Brinda equally share 8 sweets. Brinda buys 2 and gives 1 to Alice. How many sweets does Brinda now have?". A key step would be to design evaluation sets that measure different aspects of arithmetic reasoning, for example, by developing contrast sets i.e. using similar questions with different wording. For example, "What is 7 times 6?" and "Give the product of 6 and 7". With worded problems, altering the numbers or the words used in the problem could highlight whether the model struggles more with the context of the problem or the maths itself.

A further investigation could be to explore how arithmetic reasoning capabilities are coupled with the underlying understanding of the language. A method to better understand this phenomenon would be to use multilinguality to test whether language is key for arithmetic reasoning in existing models or whether they can perform maths language agnostically. For instance, would German's use of terms like "Viereck, Funfeck, ..." meaning "four-corner, five-corner, ..." for the nomenclature of polygons make the maths problems more understandable in German than other languages?

Moreover, a curriculum learning approach could be employed by having different questions with different levels of difficulty. The easiest set could solely focus on using the most basic operation i.e. addition. More difficult questions may involve operations like division but also more difficult number sets like negatives and decimals.

In addition, we will design optimal prompting techniques for enhancing few-shot arithmetic reasoning. Few-shot learning is the idea of showing the model only a few instances of a specific problem to see if it generalises to unseen examples given previous knowledge. If the model can add integers, could it do the same for decimals given only a few examples?

Overall, this research aims at improving arithmetic reasoning of technological tools based on teaching principles. In turn it would aid other applications such as fact-checking, summarising tables or even helping the teaching of maths.